IRUN Systems Ltd - Innovation Vouchers R11

"Protecting IP related to products that have been developed and are subject to continual development. these products do unique things related to collection of feedback, processing and publishing testimonials and providing a referral offer, tracking and reward system.

The overall system also integrates with a number of feedback / review sites that work in conjunction with a businesses own website.

The 'public facing' websites are the tangible 'output' of the system but the overall process requires relatively complex and innovative systems to manage multiple activities that are carried out simultaneously by many different stakeholders.

The process in its totality is unique, market reaction is extremely positive and if successful has tremendous potential in the export markets as well as the UK.

The core system is cloud based and as such has infinite scope for growth and expansion both at home and abroad."